Epigenomic and transcriptomic plasticity Investigations of solid tumour Cancers; computational frameworks for mapping temporal, intratumor phenotypes

The project will use epigenomic and transcriptomic data to investigate the plasticity of solid tumour cancer. In particular we will develop a computational pipeline for integrate data analysis and visualisation form these data types in order to map temporal, intratumor phenotypes.